A study of the representation of women's war work during the First World War and its aftermath in visual culture.

Research Questions:
How can visual culture related to the First World War and its aftermath be used to reveal a more complex picture of women's experiences?
What can visual culture sources tell us about the construction of collective memory of women in the First World War?
How can forms of public history make an intervention in predominant representations of women's diverse experiences of life during the First World War?